NHS Greater Manchester Re-imagine Obesity Project

Over 680,000 adults in Greater Manchester are living with obesity, costing the region more than £3.2 billion each year. Demand for weight management services is growing, but access varies across local areas and current capacity cannot meet needs.

New medicines and digital tools offer fresh opportunities to improve care and outcomes. In response, NHS Greater Manchester and Health Innovation Manchester have launched Obesity Reimagine - a project to co-design a primary care-led integrated model of care for obesity in Greater Manchester, harnessing proven digital technology, innovation and medicines.

The project will result in a fully costed model of care, clinical pathways and a service specification, brought together in an outline business case for future commissioning backed with a health economic analysis, aiming to increase access to novel treatments and support across GM.